Reconstructing structure growth across cosmic time.

The growth of structure on large scales is one of the most sensitive observables in cosmology to detect deviations from General Relativity and to constrain the properties of Dark Energy. Currently a number of different low-redshift probes have individually found low-significance tensions with the measurement of the Cosmic Microwave Background anisotropies, which seem to indicate a slower growth at late times than predicted in the standard cosmological model. The main goal of this project will be to unify the constraints of all available datasets and build a model-independent reconstruction of the Universe's growth history that can then be used to constrain alternatives Dark Energy models. This will allow us to ascertain the source of the ongoing tension between low-redshift and high-redshift probes of inhomogeneities.

This project falls within the area of cosmological theory and data analysis. The project will make use of data from past and ongoing experiments, including the Planck satellite, the Dark Energy Survey, HSC, SDSS, 2MASS, WISE and SuperCosmos. The data thus analysed in a unified, consistent framework, will be publicly releases together with the software developed to carry out the analysis. This will allow us and the community to carry out other multi-probe cosmological analyses, extracting the most out of currently existing datasets.